An innovative AI-driven platform to democratise foreign exchange for NGOs and businesses, trading between the UK and developing economies.

PrismFX is a UK-based fintech founded entirely by founders from minority backgrounds - half of whom are female - which aims to democratise and support growth in trade flows between the UK and developing economies. Traditional payment and foreign exchange methods underpinning trade between the UK and developing economies are expensive and inaccessible to many.

PrismFX will facilitate access to fair and transparent market pricing for UK and developing economy NGOs, aid organisations and businesses, through its accessible and innovative platform which will connect trade counterparties directly. This will result in NGOs and aid organisations being able to drive greater environmental and social impact through money saved on FX and businesses recognising and benefiting from the associated environmental and social benefits.